Using Artificial Intelligence to Revolutionise Quality Assurance and Improvement Practices in post-16 Education and Employment Support

This project will capitalise on advances in artificial intelligence to revolutionise quality assurance and quality improvement processes in the critical post-16 education and employment support sectors. The resulting innovation will help users to analyse diverse, qualitative and quantitative data from a range of quality assurance activities, reduce subjectivity in findings, identify themes for improvement, and transition them towards accessing curated credible advice, guidance, and resources to solve problems rapidly and develop their employees' skills.